Aston University and Rimilia Holdings Limited

To develop an intelligent financial management software tool that models debtor payment behaviours using predictive data analytics and machine learning that will inform collection strategies, increase cash-flow for organisations and reduce costs in credit control processes and collections.